MultiCAV

The MultiCAV project provides truly multi-modal Mobility as a Service including multiple types of all electric Connected and Autonomous Vehicles: shuttles, bus, taxi and eBikes. For the first time, it extends real passenger carrying services by a range of autonomous vehicles, into mixed traffic on UK public roads. The project provides real service choices between autonomous mobility options, to assess both user behaviour and their commercial viability. Our MaaS platform integrates real-time transport data from numerous sources to provide personalised user options. By these methods we will determine an optimum CAV-based MaaS solution for a specific location in Oxfordshire.